The University of Essex and Newcross Healthcare Solutions Limited KTP 21_22 R3

To use novel techniques in machine learning and game theory to develop an automated and intelligent staff-shift matching system to be deployed on the HealthforceGo app, enabling better fulfilment of the shifts offered by the care-provider partners.